Towards Organic Quantum Memristors

This project explores the potential of organic semiconductors in quantum technologies, namely computing. It will first look at developing materials and components to be incorporated into quantum devices with the goal of realising a fully organic quantum memristor (QM). A QM is a device that couples classical memristive behaviour with quantum coherence. Several approaches to realising QMs have been envisaged and more recently a quantum optical memristor has been realised experimentally. Memristors are promising devices for realising multi-state memory, physical neural networks and neuromorphic computing. This project builds on recent work from the group on both thin-film and nanowire array organic memristors using squaraine molecules that can be written and read electrically and/or optically, and provide a route to optoelectronic memristors. It aims to first realise optoelectronic memristors that incorporate quantum effects and to then develop a fully optical organic quantum memristor. Both approaches aim to utilise strong light-matter coupling effects in specific organic semiconductors, including squaraines.